Understanding shale rock swelling for energy systems: novel integrated modelling and experimental approaches

When immersed in solution or exposed to high relative humidity, natural and synthesised porous materials tend to swell. In this project we will use a novel combination of molecular dynamics and grand canonical montecarlo simulations and state-of-art experiments to investigate the swelling mechanism of shale rocks. The student will develop the molecular model for the rocks and perform the simulations and integrate the simulation results with the experimental data for validation and model optimization.